Perfect powers in elliptic divisibility sequences

The problem of determining all perfect powers in a sequence has always been interesting to mathematicians. The problem we are interested in is to prove that there are finitely many perfect powers in elliptic divisibility sequences. Abdulmuhsin Alfaraj proved that there are finitely many perfect powers in elliptic divisibility sequences generated by a non-integral point on elliptic curves of the from y^2=x(x^2+b), where b is any positive integer. The main goal of our project is to generalize this result for elliptic divisibility sequences generated by any non-integral point on all elliptic curves y^2=x^3+ax^2+bx+c.